Development of Fibre-Enabled, Distributed Gas Sensing for Environmental and Industrial Monitoring

"Hollow core antiresonant optical fibres are a very attractive platform for optical gas sensing and nonlinear optics applications. The extended interaction gas-light length in the fibre's core enables significant enhancement of even weak gas-light absorption and scattering processes. However, the small cross-section of the fibre leads to new challenge, where gas-filling into long sections of hollow-core fibre takes a prohibitively long time. The PhD project will investigate means for engineering hollow-core fibres for gas sensing applications. Using ultrafast laser processing, gas entry ports will be created in the cladding of the fibre. This will allow exploration of new light-gas interaction configurations using spatially modulated gas concentration for short pulse shaping and distributed sensing applications.

"